Environmental modelling and assessment of opportunities for the transition to a sustainable marine economy.

One of The Crown Estate's key strategic objectives is to support the UK towards a net zero carbon and energy secure future. The transition to net zero cannot be achieved by renewables alone, and The Crown Estate is committed to net zero within its own operations and developing net zero targets and pathways to reduce emissions within its wider value chain
Over the past two years, we've expanded our greenhouse gas emissions data to map Marine activities, giving us a complete, enterprise-wide view of our carbon footprint across our entire operations and activities for the first time, and are developing further tools to forecast emissions as well as improving our understanding of other impact categories. This will allow us to focus attention on where we can have the most impact, and we'll use this baseline to develop net zero targets in line with the latest industry best practice
While improving the GHG emissions data and understanding of industry best practice in decarbonisation, we're also working to map environmental impacts more broadly, and identify the role and solutions that TCE can best take as an enabler for better environmental outcomes for our Marine sectors
The IDCORE student would take on the role of Technical Analyst for the period of their placement, supporting the Marine Sustainability team in developing models, research on circular economy and decarbonisation solutions for the offshore wind and/or marine aggregates sectors.